University of Hertfordshire And inmidtown (Bloomsbury, Holborn, St Giles) Limited

To develop a strategic capability for assimilating a low carbon 'urban design and development' model for revitalising under exploited business districts.